Industrial Photobioreactor

The voucher will enable us to procure the assistance of an expert in LED manufacture to provide the lighting needed for the first demonstration of our technology. This will consist of producing detailed designs for the lighting required, manufacturing the lights themselves & the bespoke software required to drive them & incorporate the biophotonics required. The voucher will also allow us to procure the service of an IP advisor to produce an agreement giving us rights of our lighting design.